Measurements of the Higgs boson using the ATLAS detector at the Large Hadron Collider

The thesis will perform detailed measurements of the Higgs boson particle. This particle is produced in high-energy proton collisions at the Large Hadron Collider, located at CERN in Geneva. The ATLAS detector is used to perform the measurements.